TARAS – Tactile-driven Autonomy in Robot-Assisted Surgery

Cancer incidence is rising worldwide, increasing pressure on already strained healthcare systems. Robotic-assisted surgery is gaining traction to tackle surgical waiting lists, which are at an all-time high. Surgical robots, however, only act as smart tools in the hands of the surgeon; the surgeon still performs the operation with the robot providing a passive role. Adding a level of autonomy to robotic systems would decrease the reliance on surgical assistants, reducing surgical staffing requirements and increasing surgical precision and workflow efficiency. In turn, this would result in shorter operating times, better patient outcomes, and cost savings for healthcare providers.
Although surgical robots provide a significant technological advance in how surgery is performed, they suffer from inherent limitations, chiefly a lack of tactile feedback from the instruments to the surgeon, which can lead to imprecise tissue handling and the risk of injury to vital organs. This New Investigator Award aims to increase autonomy in robot manipulation tasks by increasing the sensory inputs available to the surgeon. Current methods for measuring the forces used to grasp and retract tissues must be more precise and accurate. My sensors will provide the robot with sensations comparable to the human fingertip and use them to allow the robot to act as a semi-autonomous operating assistant.
The proposal has two key objectives:

Design and manufacture sensing skins mounted on the robot's end-effector (grasper). Current methods of force sensing are insufficient and too large to fit within the tip of a surgical tool. Using mechanical and magnetic simulations, I will optimise the design of a magnetic-based sensing skin to provide force information about the contact between a gripper and soft tissues in the body.
Introduce intelligence to the robot to allow it to manipulate bodily tissues autonomously and safely. We will leverage recent AI and computer vision advances to visually identify relevant areas for the robot to grasp. Once it has traction, my sensors will calculate the optimal grip and traction forces to prevent trauma while the robot lifts and moves the tissue to reveal a region for the surgeon to operate on.